The Haunting of Athens: Time, Memory and Political Cosmogony in Exarcheia, Greece

In 2019, the Greek government began 'modernizing' Athens' Exarcheia neighbourhood to enable its progress from a 'no-man's land', housing leftist radicals, to a tourist-friendly neighbourhood.

When the state, embracing a linear temporality of progress, asks Exarcheians to await this bright future, locals appear to experience time more cyclically as increased state intervention evokes memories of Exarcheia's traumatic past of state violence.

I will explore how being caught between these conflicting ways of experiencing time affects locals' efforts to transform their community and how, in these efforts, they rearticulate the histories and collective memories through which they construct their cultural identities.